StyleSwap Funding

London Style Network (StyleSwap), partnering with Aston University, is a rapidly growing UK-based SME that was founded by Josephine Waddington, George Vogiatzis, and Rob Darwin.StyleSwap is addressing the £140M worth of textile waste that goes to landfills every year' (Wrap, 2018).

People buying 'new' fashion means shorter product life cycles, higher carbon emissions, and the harsh environmental impact of deadly toxins, washing, and excessive water consumption (Wrap, 2018).

StyleSwap's AI-driven buying and selling social community for pre-loved fashion is solving a global need to redistribute second-hand fashion. It captures users' sizes, shapes, and style details, and matches them to products, profiles, and others of a similar size or shape.